The University of Newcastle upon Tyne and British Bakels Limited

To develop and enhance the use of NIR technology in the quality control testing of ingredients in order improve the quality of end products and improve efficiency.